Personal data footprint

"TheGoodData is world's first data co-op. We help people to regain ownership of their data while doing some social good. To do so we have built a browser extension blocks third parties from seeing what people do online. Only if users give an additional permission, part of that data is anonymously traded and money is reinvested in charities. In exchange users become the sole owners of the company.

Innovation voucher will let us take one step further by helping us to ideate and design a personal data footprint visualisation tool. This tool will process all browsing data that we have gathered through our extension and through third parties and present it to the user in a meaningful way. By doing so, users will realize how third party companies think they are. This awareness will increase the importance people give to their digital footprint and their willingness to control it."